Warwick Astrophysics Consolidated Grant 2014-2017

What type of objects power the most violent explosions in the Universe? What kind of galaxies host them? How do the "dead stars" called white dwarfs explode? What are planets around other stars like? How many are there? What processes shake and heat the surface our Sun and drive the wind that buffets our planet? These questions, which range from our closest star and near neighbours in our Galaxy to the furthest reaches of the observable Universe are the areas that the Warwick astrophysics groups propose to investigate. We will do so with a mixture of observations using ground- and space-based telescopes, theoretical developments and computationally-intensive numerical modelling. It is quite remarkable that today we understand so much about the rest of the Universe even though it remains beyond our direct reach. This is because of enormous advances in our understanding of physics which allows us to extrapolate into regimes unimaginably different from those on Earth in terms of temperature, density, motion and magnetic field. Our Solar system is one of the few regions we can directly reach, but even here, the surface of the Sun is too harsh for any direct measurement. Luckily it is possible to probe conditions there through observations of propagating waves in which magnetic fields are coupled to hot, electrically-conducting material called plasma, much as one can probe conditions within the Earth using seismic waves generated by earthquakes. At Warwick we will carry out a program of high-speed observations using novel radio telescopes and numerical modelling to improve these remote probes of the active surface of our closest star. The surface of the Sun is the starting point for the solar wind, and occasional ejection events which cause the Northern Lights and even affect electrical power grids. The solar wind is now being measured in situ from satellites, and we will develop the tools needed to understand the complex and turbulent fluctuations that characterise it. Moving further afield, there has been a remarkable blossoming of knowledge of other solar systems in the past 15 years, and we now know of more than 800 planets around other stars. Warwick is the lead institute in a European collaboration to implement a new survey in which stars are surveyed for the presence of planets through the small decrease in light that occurs as the planets cross our line of sigh to the star. These are the most interesting planets to find because they allow us to measure both the mass and radius of the planet, and hence we can find their mean density. The density depends upon composition and thus we have the incredible prospect of probing what planets around other stars are made of. Further out still our other themes concern explosive objects and events, and the more distant Universe. Most stars end their lives in the form of objects called white dwarfs. White dwarfs are usually highly stable, but it is known that they can be made to explode through uncontrolled nuclear fusion which can tear through the entire star within a few seconds, destroying the white dwarf and producing one the optically brightest explosion that we know of. What we don't know is how this happens, or in what systems. At Warwick we will look at nearby white dwarfs in our Galaxy to understand their structure and how they can gain mass from companion stars, which is thought to be the trigger for the explosions. The brightest explosions of all are the Gamma Ray Bursts (GRBs), which are rare, but so bright that they can be seen more than 10 billion light-years away in the distant Universe. Remarkably for such dramatic events, there seem to be multiple ways for them to occur. Our aim is to understand what the different underlying causes are for GRBs. GRBs come from stars residing in galaxies. The nature of those galaxies and their environment is our final theme which addresses how galaxies evolve in nature and type over the 13 billion year history of the Universe.

Potential impact
The Astronomy and CFSA groups are extensively involved in both inspirational and industrial impact. We have engaged at various levels to meet the growing public interest in STFC science, reflected in our broad and innovative approach to outreach, spanning formal presentations to interest groups (local astronomical societies), active engagement with TV, radio, print media and larger projects (eg NESTA). We generate by far the most media mentions in the Physics Department (source: Communications Office, University of Warwick), leveraging our research results to reach a large international audience. Thanks to a full-time schools liaison officer in the department, we also have a diverse program targeting teachers and pupils at local schools and the wider community.

The Astronomy group's work on exoplanets and high-speed astrophysics drives technical requirements for instrumentation which has led to active involvement in product development, pushing industrial partners such as Andor technologies and GRPro to develop new products that now feature in their catalogues. These collaborations have led to industrial placements for young researchers and sponsored studentships. We will use resources at Warwick to promote cross-disciplinary engagement and training through Warwick's Institute for Advanced Studies, the Learning and Development Centre and sponsored specialist workshops. These will ensure that the young researchers on this proposal will receive a broad range of transferable skills training. We will engage the same researchers and staff in a new formalised schools programme under the direction of the schools liaison officer, carrying our research to schools via planetarium-based visits, and through reciprocal visits from teachers and students.

The CFSA provides a unique opportunity for knowledge exchange between the fusion plasma physics community and that of solar system plasma physics. The techniques that we propose to develop for data analysis of nonlinear phenomena, and in HPC, are of generic application and are at the forefront of grand challenges to both laboratory and astrophysical plasmas. The structure of the CFSA is specifically designed to foster the exchange of ideas between the STFC supported plasma astrophysics programme proposed here, and the EPSRC supported programme in plasma physics for fusion in its widest sense. This follows from our extensive track record of joint projects. By maintaining strong research links with industry, e.g. AWE, Culham and Fluid Gravity, we will continue to facilitate movement of our highly trained PhD students into the industrial sector. Our former graduates now have positions for example in UK industrial R&D (Fluid Gravity, Littlestick) and in national facilities (QinetiQ, AWE, Proudham Oceanology, CCFE Culham, Financial and Defence Consultancy).

The capacity building role of graduate and postgraduate training in its broadest sense is widely recognised in that effective and efficient high technology knowledge exchange is often best delivered through the movement of skilled people within and between research establishments and industrial sectors. The framework for direct KE and capacity building is in place. The PDRAs for which we request support here would have direct exposure to training and ideas in plasma physics for both space and fusion, and the relevant generic techniques in data analysis and HPC. Thus we anticipate a free flow of ideas, and highly trained and motivated young scientists between the two sectors. We will use our findings to present new methodologies to doctoral students at Warwick and to other graduate schools at which the Investigators give courses.

Impact through outreach will be realised from the start of the grant. Researchers trained through our programme will carry their skills to other areas from the end of the period.